The University of Reading and LCMB Building Performance Limited

To use advanced machine learning and artificial intelligence methods to develop a software solution which improves building efficiency and environmental optimisation, providing increased return on investment from existing real estate by creating healthier, sustainable and more productive workplaces.